Clinical & market study setup

GiveVision has an innovative solution in the fields of ophthalmic telemonitoring in order to support patients undergoing wet Age-Related Macular Degeneration (wetAMD) therapy.

Our solution has the potential to significantly enhance patient outcomes if supplied as a companion monitoring device to patients undergoing Anti-VEGF therapy (gold standard treatment for wetAMD).

One of the 3 global leaders in manufacturing Anti-VEGF therapies, proposed to potentially sponsor a pilot study in the APAC region. To take this opportunity forward we propose a visit APAC HQ in Bangkok to conduct a feasibility study and meet the stakeholders to discuss the project's potential, identify the resources needed and engage effectively in collaborative research.